Stochastic models for epidemics in large populations: limiting and long-term behaviour

The mathematical modelling and analysis of biological interactions is becoming ever more important. The range of applications includes topics such as models of population growth and epidemics, and spatial models of interaction between species. Traditional models of biological processes are mainly based on differential equations, and their exact or approximate solution. In recent years there has been growth in probabilistic models, which are often able to capture more accurately the true behaviour of such processes. This has been coupled with new mathematical approaches specifically tailored to handle such models.

Many of these models involve large and complex systems of interacting individuals, with complicated temporal and spatial dynamics. The behaviour of the system may be sensitive to initial conditions, external perturbations and fluctuations that are always present in real life. There is an ever increasing need to achieve a better qualitative and quantitative understanding of such systems. For example, in the context of epidemics, we need to predict as accurately as possible the potential course as well as the mode of spread of a disease, so as to take effective measures against it. This information can play a critical role in the context of global threats such as common diseases like influenza, HIV and other STDs, and new emerging infectious diseases. Similarly, in ecology, we need to understand the effects of interactions between species, in order to sustain and enhance bio-diversity in nature.

We illustrate the type of model we will study with a relatively simple example, mentioning some of the difficulties we face in analysing it. Kretzschmar (1993) introduced a model of parasitic infection, where hosts are distinguished by how many parasites they carry, with no upper bound on the number of parasites in a host. The model incorporates deaths of individual parasites, births and deaths of hosts, as well as infections by encounters between hosts. The infection rate increases as the average number of parasites per host increases. Kretzschmar treated her model only in a deterministic version, analysing an infinite system of differential equations. She identified a phase transition between different types of long-term behaviour, with a sudden change at certain threshold values of the parameters of the model.

Kretzschmar's model has a natural probabilistic analogue, where the deterministic evolution of the system is replaced by a random process. It is by no means clear that the probabilistic model has the same long-term behaviour as the corresponding deterministic model. If there are differences, then one might presume that the predictions of the probabilistic model are more accurate.

The probabilistic version of Kretzschmar's model is an example of the type of process that was not amenable before but is within the scope of a recent paper of mine. We show that the random process in question does follow the differential equation proposed by Kretzschmar over a bounded time interval. One of the main obstacles to a rigorous mathematical treatment of the random process is the fact that there are infinitely many variables, one for each type of host. The long-term behaviour of the process remains unknown and a number of important questions wide open. Under what conditions does the epidemic always die out eventually, and under what conditions may it remain endemic in the population? Under what conditions does the average number of parasites per host grow without bound? If the epidemic does die out, is there a long `metastable' phase beforehand and can it be characterised?

The main aim of this proposal is to address such questions for this and other epidemic models. The theory of the long-term behaviour of epidemic models is not very well understood, except in a few special cases. I propose a thorough study, treating specific examples such as the Kretzschmar model, and then moving on to more general settings.

Potential impact
Common diseases such as influenza, malaria, HIV and other STDs are still major worldwide causes of morbidity and mortality. Outbreaks of animal diseases such as foot-and-mouth come with high economic costs. Health organisations are therefore constantly seeking to detect, analyse and assess events that may represent a threat to public health. These may include acts of bioterrorism, and other events indicating emergence of new infections, which threaten to spread rapidly across the globe, facilitated by the efficiency of modern transportation.

Inevitably, the ultimate aim is for my work on the dynamics of epidemic models to bring about advances in communicable disease surveillance and control, thus leading to more effective protection of public health, and the health of livestock and companion animals, and hence to improved quality of life, as well as obvious economic benefits.

Equally, the desired impact of my work on population models is to aid efforts in conservation of endangered species, threatened by habitat fragmentation through human activity and the spread of invasive species. Understanding the mathematics of the complex processes which drive species towards extinction is potentially an important contribution towards effective intervention.

On the other hand, I am well aware that tangible progress towards impact on that scale will not be easy to achieve, and will at best happen very slowly. During the fellowship, I hope to begin to make a difference by working directly with infection control practitioners, informing them of new results, their interpretation and their consequences, as well as helping them to analyse models of current interest.

While many of the models that I am going to investigate during the fellowship, especially in the early stages, are not exactly real-world models, they are all motivated by real diseases or ecological issues. This is true, for instance, of a stochastic transmission model introduced by Barbour and Kafetzaki (1993), which is motivated by schistosome and hookworm infections. The model is deliberately simplified to facilitate mathematical tractability, nevertheless is capable of capturing a key feature observed in real data, namely that, in large populations, the distribution of parasites per host is highly dispersed. By contrast, earlier models of parasitic infections predict an approximately Poisson distribution of parasites among hosts. It is quite likely that more refined versions of that model can be tailored to specific applications without substantially changing the qualitative conclusions. Needless to say, to get from theoretical results for simplified and abstracted mathematical models to actual applications is far from straightforward, and requires several steps.

In summary, the area of epidemic and population modelling is full of theoretical challenges and complex applied problems. Improved theoretical understanding of the long-term behaviour of epidemics can help experts design effective control strategies to reduce the spread of disease.